SSA - Innovative microscopy approaches to studying cellular senescence and regeneration in vivo.

We are all getting older and want a healthy retirement, but as increasing proportions of the population become older, there will be a substantial increase in the number of people affected by chronic diseases. We need to better understand how people age and find ways to help us age more healthily.
Stem cells interact with immune cells to determine tissue regeneration but as we age this becomes ineffective leading to reduced repair or loss of tissue function. We hypothesise that cells accumulate damage to a point where they are no longer able to work well and undergo a process called senescence. Existing models have been unable to address the precise role of senescent cells and their interaction with the immune system and how this affects regeneration.